AEROPOWDER- Innovative materials from poultry feather waste

At AEROPOWDER, we are aiming to develop sustainable functional materials from feathers. As our society continues to grow, we are placing an increasing strain on the environment through the creation and disposal of materials and products we use ever day. In a similar manner, a growing global population also faces other pressures, namely the impacts of providing food to billions of individuals. Although we consume 134 million birds a day across the world, we often forget that feathers removed from chickens are a significant waste disposal issue. We believe that by reusing feathers, not only can we ensure that a waste resource is used intelligently, but also that we can create materials that will be harness the natrual properties of feathers to create environemntally friendly high performance materials. With chicken being predicted to shortly become the most popular meat in the word, AEROPOWER materials have the potential to be found in every corner of the globe and assist in reducing the impact our society has on the world around us.